The Role of Strategic Interactions in Innovation and Foreign Direct Investment for Small and Medium Enterprises

Governments in developed and developing countries outline the importance of SMEs and the attraction of multinational firms as a key to generating sustained industrial productivity growth. However, currently, to the best of my knowledge, there is not a theoretical foundation for the growth-enhancing effect of SMEs and the mechanism through which multinational firms increase an industry's productivity growth is not well understood. In my Ph.D. thesis, I will investigate how promoting SMEs can enhance an industry's productivity growth and how these effects interact with flows of foreign direct investment (FDI) in such a way that they both affect innovation and welfare. Promoting SMEs could lead to a significant impact on innovation and welfare and it could affect and be affected by FDI flows. However, policies promoting SME or FDI require a theoretical foundation and empirical analysis.
The aims of the project are threefold. 1) Develop a theoretical model with competition and a productivity distribution of firms to examine how innovation decisions are altered when we change the distribution of small and medium firms in an industry. 2)Introduce FDI into the theoretical framework to explore the impact of FDI on productivity, innovation and welfare. 3)Test the theoretical predictions using a large data set containing firms in East Asian countries.
When it comes to research methods, the project involves both empirical and theoretical components and also crosses the trade literature and the literature on innovation in economics (based in industrial economic theory). Hence the project requires advanced skills in mathematics (mostly optimisation and comparative static analysis) and microeconometrics.